HyperOptimise II

Project HyperOptimise II is a novel application of AI-based data analytics operating on real-time, in-service data from hydrogen fuel cell (H2FC) powered applications. The project progresses the feasibility of a product within a wider ecosystem of H2FC integration technologies under development by Hypermotive.

Realisation of HyperOptimise II as a product will address multiple challenges around wide-scale adoption of hydrogen zero emission propulsion (ZEP) technologies. Real-time in-service data analytics will accelerate learning from deployment of H2FC systems, enabling faster and lower cost product development, increased performance and efficiency and hence reduced cost and increased availability. This will benefit suppliers, manufacturers and developers of ZEP transportation.

A second challenge will be addressed for the operators of new H2FC powered fleets. For hydrogen fuelled transport and logistics, it will be critical to have live fleet management opportunities, where operators can monitor fleet performance, understand ongoing cost of ownership and be empowered to optimise vehicle functionality through intelligent data-enabled decision making.

The initial HyperOptimise project focused on the basic mechanics of the data pipeline, this follow on project will explore specific technical challenges identified, utilising the latest R&D developments outside this project from Trigger Data and Hypermotive and bring them together in an innovative new approach to hydrogen-specific AI data analytics.